The Wey Virtual School: Engaging Education Solutions

The Virtual School is a programme designed to support all students in the UK affected by school closures. There are currently 5 million students in the UK affected by the Coronavirus and for whom education has been cut short. This is particular difficult for students completing their GCSEs and A Levels this year. Through Wey Education PLC, an AIM-listed public company, we are already the leading online education in the UK. With our Head Office in Wales, Wey is committed to providing high quality education to students unable to attend bricks and mortar schools due to a wide range of reasons, so we are in a good position to provide short, medium or longer term education via our scalable education platform and online model of live lessons and high quality educational resources. Through live lessons online, content and assignments we offer students unable to attend school an excellent opportunity, and our focus upon high quality teaching and engaging experiences come together in this new project and programme of activities.

The Virtual School project sets out a new approach, bringing together high quality virtual trails and experiences to the homes of many students in the UK with the stability of an education model established in 2005\. The project will ensure that all student excluded from school due to Covid-19 will have a chance to study online either in 1-month, 1-Term or multiple Term chunks depending upon the length of time of the Lockdown. This means that gaps in education will be closed either through enrolment as Learning-on-Demand learners or as fully enrolled students. In either case students benefit from the innovation of online education with the engagement of new virtual experiences using laptops from home.

The focus of the project will be to provide education in English, Maths, Science and Humanities subjects, themed programmes based upon Exploding Science, Time Traveller and Superheroes and with a focus upon 21st Century skills such as communication and collaboration. The short and longer programmes will focus upon Key Stages 2-5 and additional revision and summer school activities are all available online.

The project will seek to give students a chance to experience enlivened online education for the first time and offer schools and Local Authorities a chance to tailor blended and online provision to meet their own requirements. The project is committed to safeguarding and supports accessibility requirements for all ages and types of students.